Innovation Voucher

The Organic Protein Company was founded on the belief that all food should be produced with as little impact on the environment as possible. We believe this naturally includes product packaging - and we have found it a great challenge developing a packaging solution which sufficiently addresses our environmental concerns. The challenges of balancing long shelf life with environmentally sound materials, while providing a strong shelf presence and user experience, we feel are well worth investing in. A packaging concept that can satisfy all these criteria would be a significant benefit to our business, our customers and the environment.